MYCOCORE- FR - Improved Fire Resistant for Composite Core Solution to Replace Polyurethane Foam

Opovate Ltd is developing MYCOCORE-FR, an innovative fire-resistant bio-composite core material designed to replace polyurethane (PU) foams commonly used in construction and interior applications. PU foams are lightweight and strong but rely on fossil-based chemicals, generate high embodied carbon, and release toxic gases when burned. MYCOCORE-FR offers a sustainable, non-toxic alternative made entirely from natural materials, combining fungal mycelium (the root structure of mushrooms) with UK-grown agricultural fibres and bio-derived fire-retardant additives.

This feasibility project builds on Opovate's previous award-winning MYCOCORE work with Catnic, where early prototypes achieved the required mechanical performance and a Class D fire rating for structural lintels. MYCOCORE-FR will improve this further to achieve Class C -- and potentially Class B -- Euroclass fire performance, opening the door to wider use in interior wall panels, acoustic boards, door cores, and insulation systems.

The material is engineered to be carbon-negative, biodegradable, and fully compostable at end-of-life. Its production uses low-energy processes and UK agricultural by-products as feedstocks, creating new circular-economy value chains and reducing dependence on imported petrochemicals.

The six-month feasibility study will optimise the formulation, test fire and thermal performance, and assess environmental impact through a full Life Cycle Assessment (LCA). Small-scale prototypes will be manufactured at Opovate's Surrey R&D facility to demonstrate suitability for real-world applications.

By replacing PU foam with a safe, renewable, and home-grown alternative, MYCOCORE-FR has the potential to cut embodied carbon by over 70 percent, reduce waste, and strengthen the UK's position as a leader in resource-efficient, bio-based manufacturing. The project supports national Net Zero goals while enabling new green jobs and sustainable innovation within the construction and interiors industries.